ULTIMATEM - ULTra hIgh throughput MAterial processing for ThermoElectric Materials

ULTIMATEM will deliver novel sintering technologies capable of producing a range of thermoelectric sintered materials with zero porosity at industrial scale. These will be applied to manufacture the next generation of thermoelectric energy harvesting devices and thermoelectric generators.